ALICE

ALICE - Assistance for Better Mobility and Improved Cognition of Elderly Blind and Visually Impaired

The objective of the ALICE project is to improve the quality of life of older people with impaired vision by providing a navigational assistant with cognitive abilities.
People that have an impaired visual cognitive system face problems with an overall contextual understanding of space semantics, interaction with surrounding objects and have serious difficulties with planning, orientation, communication and navigational skills. The World Health Organisation reports that there are 285 million registered visually impaired people and the degree of visual impairment is increasing with an ageing population.

The navigational assistant developed within the ALICE project will be able to offer visually impaired users a cognitive description based on a fusion of perceptions gathered from a range of sensors. The ALICE project is combining research developments in cognitive sciences, psychology, computer vision, artificial intelligence and robot navigation.